Cardiff University and Cellesce Limited - P1

To develop novel, real-time, cell ‘happiness’ assays to allow optimisation of the growth of patient samples in 3D mini organ-like cultures. These 'organoids' can be used in drug discovery and genetics research.